Subsea Axial Flux Motor - Proof of Concept

Walker Subsea Engineering are developing the next-generation _subsea electrical motor_ to deliver a step change in performance for marine technology. The new unit features **2.2x power to weight ratio** of the nearest equivalent machines and is equipped for **continuous operation in seawater** depth up to 1000m. Design and build of this machine will be SME-led in North East England, using local engineering expertise in subsea and automotive applications.